Improving the yield stability of durum wheat under Mediterranean conditions OPTIWHEAT

Technical abstract
This project seeks to use a powerful systems-biology approach combining genomics, crop physiology and agronomy to generate Durum wheat cultivars that have higher and more stable yields under Mediterranean drought conditions. The central thrust of the project is to both identify existing variation in Durum wheat germplasm and to generate novel genetic variation for the stability of yield under drought stress (SYDS) in Durum wheat. The project will generate a novel mutant population and use these lines to establish TILLING for the first time in Durum wheat. This population will be used for forward and reverse genetic approaches to identify lines with enhanced SYDS and to understand how the structure and expression of specific genes contribute to the variation of yield trait components under Mediterranean conditions. The major objectives are: 1.Generate novel variation in a Durum wheat by random chemical mutagenesis and TILLING technology 2.Determine the novel variation for integrative morpho-physiological traits, yield and quality within the TILLING population under mediterranean conditions 3. Identify lines with superior yield characteristics within this TILLING population 4. Select best performing wheat lines to further evaluate SYDS, WUE and NUE 5. Identify characteristic patterns of gene expression associated with yield stability under water stress 6. Identify TILLING lines representing a gene specific allelic series of mutations, including knockouts, for candidate genes of importance to WUE 7. Select best Durum lines evaluated under field and controlled environment conditions for integration into breeding programmes. 8. Screen for variation of candidate genes in germplasm panels- 9. Train young scientists from OPTIWHEAT partners 10. Organize a final workshop to identify obstacles that prevent the transfer of latest technology and strategies to overcome such obstacles.